CiliaScope - Transforming Respiratory Diagnostics With AI

Respiratory cilia are tiny, hair-like structures that line the airways and help keep the lungs healthy by clearing out mucus, dust, and other harmful particles. When these cilia do not function properly, it can lead to a rare genetic condition called Primary Ciliary Dyskinesia (PCD), which affects breathing and lung health.

Diagnosing PCD currently involves a slow and labour-intensive process. Specialist clinicians must manually search for cilia in extremely thin tissue samples using a transmission electron microscope (TEM). Because cilia are so small and can appear in many different orientations, clinicians must take many images at different magnifications, identify the right cross-sections, and analyse ~30-50 examples per sample to make an accurate diagnosis. Although machine learning (ML) tools are beginning to assist with diagnosis, image collection and classification are still done manually, creating a bottleneck that limits the speed and scalability of diagnosis.

The goal of CiliaScope is to automate the image collection and analysis process by controlling the microscope to scan low-resolution images, locate regions containing cilia, capture high-resolution images of each cilium, and generate fully reproducible diagnostic reports. The full algorithm has been developed, but at the end of our Impact Acceleration Account project, we encountered an unexpected, high-risk and fundamental bottleneck that prevented CiliaScope from functioning as intended. TEMs do not maintain a fixed reference frame when changing magnification, which means that coordinates identified at low magnification do not precisely align with those at high magnification. Unless this problem is solved, CiliaScope cannot operate reliably. Addressing this issue is the central aim of this MRC proposal.

If successful, CiliaScope will dramatically reduce the time and cost of diagnosis, release skilled staff for other tasks, and enable microscopes to operate autonomously, including overnight. It will also accelerate ML model development by generating large, high-quality datasets—an essential step toward translating this technology from research to routine clinical use.

The tools developed will be freely distributed to our two NHS partners for research use and for evaluating their commercial potential as a diagnostic assistance tool, with the aim of commercialisation through both direct licensing to the NHS, private clinics or international diagnostic centres, and via partnership with TEM manufacturers.

In summary, this project addresses the challenge of slow and resource-heavy PCD diagnosis by creating an automated imaging workflow. It aims to improve clinical efficiency and lay the foundation for broader applications in medical research and diagnostics.

The work is being led by:

Astrophysicists, experts in data and image analysis and complex problem-solving,

Research software engineers, who will ensure the software is well-architected, sustainable, and reproducible

Medical experts in cilia and PCD at the Royal Brompton Hospital and University Hospital Southampton.